Nanostructured hydrogen storage materials for offshore green hydrogen

Hydrogen offers an excellent energy storage solution for the rapidly expanding offshore renewables
sector. Storing hydrogen in metal hydrides is a more compact storage medium than either compressed
gas or liquid hydrogen and will greatly simplify the hydrogen plant needed on an offshore hydrogen
generation platform. The material challenges are to increase the capacity of the alloys and to make
the metal hydride more tolerant to potential impurities from the electrolysis of seawater.
This PhD project is part of a major UK collaboration and will be working closely with our electrolyser
partner at Newcastle University. Our partner will be advising on the impurities that a hydrogen store
may experience. This PhD project will be investigating novel methods to improve the tolerance of metal
hydrides to these impurities as well as increasing storage capacities. The research will investigate
coatings, nano-encapsulation, and chemical modification to improve the hydride materials.
The successful candidate will work within a vibrant multidisciplinary research group, where we have
expertise covering the discovery of new materials through to the design and application of metal
hydride stores. The project will use a variety of material synthesis techniques to produce new metal hydrides, top-down and bottom-up nanostructuring, materials characterisation and hydrogen storage performance testing. In addition to presenting work at international conferences, the project will involve research visits to our Newcastle partner and visits to the industrial partners

Potential impact
The RI self-assessment of an individual's research projects will mean that the cohort have a high degree of understanding of the potential beneficial impact from their research on the economy, society and the environment. This then places the cohort as the best ambassadors for the CDT, hence most pathways to impact are through the students, facilitated by the CDT.

Industrial impact of this CDT is in working closely together with key industry players across the hydrogen sector, including through co-supervision, mentoring of doctoral students and industry involvement in CDT events. Our industrial stakeholders include those working on hydrogen production (ITM Power, Hydrogen Green Power, Pure Energy) and distribution (Northern Gas, Cadent), storage (Luxfer, Haydale, Far UK), safety (HSL, Shell, ITM Power), low carbon transport (Ulemco, Arcola Energy), heat and power (Bosch, Northern Gas).

Policy impact of the CDT research and other activities will occur through cohort interactions with local authorities (Nottingham City Council) and LEPs (LLEP, D2N2) through the CDT workshops and conference. A CDT in Parliament day will be facilitated by UKHFCA (who have experience in lobbying the government on behalf of their members) and enable the cohort to visit the Parliamentary Office for Science and Technology (POST), BEIS and to meet with local MPs. Through understanding the importance of evidence gathering by Government Departments and the role this has in informing policy, the cohort will be encouraged to take the initiative in submitting evidence to any relevant requests for evidence from POST.

Public impact will be achieved through developing knowledge-supported interest of public in renewable energy in particular the role of hydrogen systems and infrastructure. Special attention will be paid to demonstration of safety solutions to prove that hydrogen is not more or less dangerous compared to other fuels when it is dealt with professionally and systems are engineered properly. The public, who are ultimate beneficiaries of hydrogen technologies, will be engaged through different communication channels and the CDT activities to be aware of our work. We will communicate important conclusions of the CDT research at regional, national, and international events as appropriate.

Socio-economic impact. There are significant socio-economic opportunities, including employment, for hydrogen technologies as the UK moves to low carbon transport, heat and power supply. For the UK to have the opportunity to take an international lead in hydrogen sector we need future innovation leaders. The CDT supported by partners we will create conditions for and exploit the opportunities to maximise socio-economic impact.

Students will be expected in years 3 and 4 to undertake a research visit to an industry partner and/or to undertake a knowledge transfer secondment. It is expected these visits (supported by the CDT) will be a significant benefit to the student's research project through access to industry expertise, exploring the potential impact of their research and will also be a valuable networking experience.